Low Cost Photovoltaic Array Monitoring

Photovoltaic arrays - solar panels - are a major investment, at either commercial or domestic scale. An operator needs to know that their array is operating as effectively as possible, to maximise return on investment. Module level performance monitoring is the answer.
There are various solutions available. This project focuses on developing a low cost offer - monitoring must be cost-effective.